PATCHS (Patient Automated Triage and Clinical Hub Scheduling)

Primary care is under significant pressure as increasing demand for appointments - rising population, people living longer with more complex co-morbidities - is coupled with a staff hiring/retention crisis. The implementation of effective triage procedures - directing patients to the most appropriate form of care be that A&E, GP/Nurse Appointment, Pharmacy or Self-care - could be a solution. It is estimated that 27% of GP appointments are potentially avoidable, costing the NHS more than £1bn per year.

This proposal is to support the funding of real-world trials to evaluate an Artificial Intelligence based triage tool, PATCHS, to support GP practices in managing patient demand. PATCHS has been developed by Spectra Analytics and the University of Manchester.